University of the West of England, Bristol and PBShop. Co.UK Limited KTP 21_22 R4

To implement a change in culture and operations infrastructure that will enable optimisation and exploit a new market opportunity to curate and supply learning materials for schools.